Negotiating the Impasse: Identity and Mediation in the Middle East.

Based on social constructivism in international relations, this research will provide and in-depth analysis of how identity construction can lead to varying outcomes in conflict management. By conducting a comparative study of the Arab-Israeli Peace Talks, the Iran Nuclear Deal, the Syrian Peace Process and the Yemeni Reconciliation, this research project will examine, through the lens of social constructivism, the dynamics driving and mitigating peace in the Middle East.
This research aims to contribute to the scholarly work on conflict mediation in international relations and also seeks to provide an in-depth analysis of the often-overlooked episodes of conflict in the Middle East. While relying on qualitative methods to examine the selected case studies, the research will be based on a mix of primary and secondary data.